End-to-End Privacy Preserving AI-Powered Solution for Third-Party Logistics Providers

We propose CHECK, an AI-powered solution that uses federated learning and computer vision to build a privacy-preserving, scalable analytics platform for small and medium-sized Third-Party Logistics Providers. The proposed deployment of CHECK will run on a distributed architecture, connecting multiple physical sites and nodes in the logistics process from inbound transport to warehouse/storage to dispatch. The goal of the solution is to help create visibility and trust of how AI can be used to securely share insights re. capacity, resource availability and worker/vehicle interface to bring safety and efficiencies in their operational processes.

Small logistics companies are faced with a number of challenges including limited resources, technologies and capacities - potentially hindering their competitiveness among global, larger 3PL (third-party logistics) companies.

Seeking to help address these challenges, CHECK intends to build a consortium for a project that will turn distributed, passive videos into real-time, always-on, proactive analytics engine that would provide efficiency and safety benefits for logistics operators specifically in the transportation & warehousing processes. The goal is to to ensure smaller logistics providers' market competitiveness, keeping their costs down, operations efficient and workplaces safe.